Neuromorphic Design and Classification Techniques for ISFET LoC Devices

Lab-on-Chip (LoC) devices integrate chemical/biochemical processes onto a small chip, enabling point-of-care diagnostics. When built using CMOS technology, they can include circuitry for signal processing without added cost. A key application is detecting nucleic acids using Ion-Sensitive Field Effect Transistors (ISFETs), which sense pH changes caused by DNA/RNA presence. However, ISFETs suffer from issues like drift and offsets, and LoC systems often rely on bulky external equipment, undermining their portability.

This project proposes using bio-inspired and neuromorphic circuits-electronic systems inspired by the brain-to address these limitations. Embedded directly into CMOS-based ISFET arrays, these circuits can perform low-power signal conditioning and data analysis, enabling on-chip detection and classification. Their adaptive nature also helps compensate for ISFET nonidealities. Additionally, multi-modal sensing (e.g., combining pH and optical detection) is suggested to enhance accuracy, redundancy, and the enable detection of small numbers of target molecules through cross-correlation.

The project seeks to answer four key questions:

1. Can neuromorphic methods reduce power for ISFET LoC arrays?
2. Can robust on-chip classification be achieved using bio-inspired techniques?
3. Can multi-modal sensors improve detection limits and reject anomalous data?
4. Can augmented ISFET arrays enable statistical single-molecule detection?

The research will focus on practical CMOS IC design, developing on-chip classification and multi-modal sensing using bio-inspired methods. Fabricated chips will be lab-tested and assessed in real-world diagnostic contexts. The project's novelty lies in using neuromorphic circuitry for low-power, on-chip processing and classification. It aligns with research in Clinical Technologies, Microelectronic Device Technology, Sensors and Instrumentation, and Pervasive Computing.